Lean Designs

Following a site visit to a potential live development opportunity. Inspired Homes have engaged with student Architects to design a series of low embodied carbon, super insulated homes, sympathetic to the rural community. The Design concepts have been based around the concepts of Lean Construction and Design for Manufacture & Assembly onsite, with the additional provision for further work using BIM to later increase efficiencies.